Quantum Networks with Group-4 Colour Centres in Diamond

Quantum networks require efficient conversion between local (stationary) qubit states manipulated and stored in local nodes and transmittable (flying) qubits. The two types of qubits we employ are spins and photons using diamond/solid-state device arrays containing optically active colour centres in diamond. The project will focus on the optimisation of diamond-based nanostructures to achieve coherent spin control with high photon collection efficiency and on the experimental implementation of entanglement generation between multiple spins, as well as multiple photons.